The University of York and Pyropure Limited

To embed a sustainable capability into the company to enable the evaluation of treatment options for new pharmaceutically and chemically active wastes with regard to technological, environmental and commercial impacts.